SCIENZE (Supply Chain Innovation Engineering for Net ZEro)

The SCIENZE (Supply Chain Innovation Engineering for Net Zero) Project aims to create a UK based supply chain that is capable of manufacturing the next generation of power electronic components at volumes higher than is currently feasible to do today. This will be achieved through a combination of novel assembly methods and investment in high levels of automation.

The project is the natural successor to McLaren Applied's APC12 project ESCAPE, which will take McLaren Applied's 800V Silicon Carbide inverter and will ensure that the cost of manufacture is as low as possible to ensure competitiveness in the challenging and cost-conscious automotive market. To support this, TT Electronics will investigate and invest in advanced automation techniques that are focused on the manufacturing of power-electronics based products. Microchip will be industrialising their SiC based power modules, leveraging the significant inward investment that has already been made in this area. The Welding Institute and the Driving the Electric Revolution Centre based at Newcastle University will support all of these efforts with novel techniques for assembly and material joining aimed at cost reduction and increased manufacturing process efficiency.